An Adaptive Artificial Intelligence Approach to Improve Efficiency and Quality in Cardiac MRI

Cardiac Magnetic Resonance (CMR) imaging characterises heart structure and function using a range of image subtypes taken in many planes; and demand is growing. A clinician protocols these images so that the fewest scans with the most clinical utility are performed to answer the diagnostic question. Adapting this protocol in the presence of unexpected or equivocal findings requires extensive training. Errors result in longer scans or recalling patients - both are inconvenient and costly. This project will develop AI-CMR methods to automate detection of equivocal findings and adaptively guide subsequent image acquisition, to improve efficiency, diagnostic utility, and the patient experience.